Self-learning and “insight-surfacing” data analytics system

Rais, supported by its collaborative partners Pervasive Intelligence and Mistion, is seeking to evaluate thefeasibility of developing an innovative data analytics system.The partners intend that this powerful but simple-to-use software tool will use a unique combination ofbespoke machine learning and computational intelligence techniques to help businesses better utilise theircustomer data.Dependent upon the outputs from this project, this will help non-technical clients interrogate their data bysuggesting appropriate questions & presenting insight and recommendations in an easy to absorb manner sothey can take actions more quickly.